Expanding the String Technique: a new tablature-based integration of multi-parametric string music

This research seeks to develop a new form of musical notation for string instruments, extending recent developments in multi-parametric tablature notations. A new composition will be written for the JACK Quartet, an American string quartet specialising in new and experimental music. \n\nThe aim of the research is to generate a more singular, unified approach to multi-layered string tablature. Previous experiments with the so-called 'parametricisation' of string technique have resulted in increasingly dense, stratified, and visually dispersed approaches to musical notation (often with music for solo performer written on as many as half a dozen discrete staves). This new project sets out with the intention of composing works which maintain a similar level of control and specificity of physical, performative movements whilst 'compressing' and integrating notational data into a visual image that is more readily assimilable by the performer. The aim is to find an approach to notation that maintains the crucial complexity of the musical and performative material while dramatically simplifying its visual presentation and creating a much more direct and immediate relationship between musical notation and performer action.\n

Potential impact
The wider impact of the AHRC-funded research will be amongst composer and performer practitioners, and of course amongst listeners and concertgoers. In addition to published peer-reviewed articles, the most significant dissemination tool for the research will be the performance by the JACK Quartet at the Donaueschingen Festival in October 2010, which is scheduled to be recorded and broadcast by Sudwestrundfunk (SWR) in Germany and streamed online. The Donaueschinger Musiktage is one of the most significant festivals for new music, with a uniquely international audience and substantial influence and reach among composers and performers. Notably, the premiere of the newly-commissioned string quartet is scheduled on a day devoted to string repertoire, including new commissions by a number of notable composers for the JACK, Diotima, and Arditti string quartets. The focus on strings and string technique provides particularly strong dissemination opportunities and will help draw interest to the companion article.